Planning Permission AI - Industrial Research

Pictar Developments Ltd. is proud to announce the development of "Planning Permission AI (PPAI)". The goal is to launch an innovative AI-driven solution aimed at significantly enhancing productivity in the construction industry by optimising the planning permission approval process. To do this, Pictar will develop a prototype AI computer vision model that can analyze architectural drawings to predict whether a planning permission application should be approved. The software will utilise machine learning algorithms, trained on vast amounts of historical planning permission data, to make accurate predictions about planning applications.

The project will address a key business challenge in the construction sector: the uncertain and time-consuming nature of the planning permission application process. By leveraging AI capabilities, the PPAI system will allow for more accurate project timelines, and reduce the risk of project delays due to rejections.

The system will be of benefit to both Local Authorities and planning applicants. For Local Authorities, it will help streamline the process and make it more efficient. The system will also help local planning authorities make more informed decisions. For planning applicants, the system will help identify potential problems with their application early on, which can save time and money.

The project has the potential to positively impact the UK's position, productivity, and competitiveness within the global economy. By streamlining the planning process, the system will help to reduce the time and cost burden associated with obtaining a planning permission. This will make it more attractive for businesses to invest in the UK's construction industry or real estate development, boosting economic growth and creating jobs.

PPAI is a pioneering initiative, integrating AI into an archaic process, paving the way for digital transformation in the construction industry, enhancing productivity in the sector.